Studies of the metabolic regulation of the MICA, a ligand for the innate immune receptor NKG2D

How the immune system recognizes diseased cells is not fully understood. In particular, we do not completely understand how the immune system identifies diseased cells, such as tumour or virus-infected cells, when it has not previously met this particular disease.

We are born with this immunity, which is termed innate immunity and does not require previous exposure to the disease. Cancer cells and virus-infected cells display danger makers on their surfaces which flag them as diseased. The immune system can then recognize them and destroy them. We are studying these molecular flags that diseased cells display on their surfaces to identify themselves as diseased and in need of destruction.

We have evidence that changes in the metabolism of a diseased cell can be sensed by the cell and cause the cell to put danger markers on its surface. We aim to understand this process in more detail and to identify the different molecules involved. The molecules involved may be useful targets for drugs. In particular, enhancing this immunity could promote the body‘s defence against cancers or infections or help to promote better responses to vaccines. Conversely, inhibiting this immunity could be helpful in autoimmune diseases or transplant rejection.

Technical abstract
I wish to develop my scientific career in human innate immunology in Dr O‘Callaghan‘s MRC-funded group in Oxford. As an oncologist natural resistance and immunity to cancer appear fundamentally important.

Background. Human innate immune recognition is involved in many disease processes. The innate immune receptor NKG2D is expressed on natural killer (NK) cells and cytotoxic T lymphocytes. Ligands for NKG2D are expressed on cancer cells and pathogen-infected cells. NKG2D-ligand interactions can trigger cytotoxic lysis of cells expressing the ligands. NKG2D ligand expression must be tightly regulated. Inappropriate expression in healthy cells will lead to autoimmune damage. Failure to express NKG2D ligands in diseased cells favours cancer development or the spread of infection. It remains largely unclear how cells ‘sense‘ that they are diseased and so should express NKG2D ligands.

Preliminary work: During my MSc placement in the O‘Callaghan laboratory we tested the hypothesis that cells detect metabolic changes associated with tumorigenesis or intracellular infection. Cancer cells favour anaerobic glycolysis with lactate production rather than aerobic glycolyis (the Warburg effect). In line with our hypothesis, we have shown that increased anaerobic glycolytic flux and acidic conditions associated with lactate production specifically promote expression of MICA, a key NKG2D ligand. We have shown that this regulation occurs at the transcriptional level. We already have available a large set of >200 reporter constructs for the MICA gene.

Research objectives:
1. To further define metabolic stimuli that influence MICA expression
2. To identify regulatory DNA elements influencing MICA expression with glycolytic flux and pH.
3. To identify DNA-binding protein(s) involved in this regulation

Experimental approach: Aims 1 and 2 will be pursued in parallel. For aim 1, MICA expression will be studied in cells subjected to metabolic perturbations caused in various ways including enzyme inhibitors, knockdowns and alterations to growth conditions. For aim 2, luciferase reporter assays and if necessary genomic footprinting will be used to identify regulatory DNA elements influencing MICA expression with glycolytic flux and separately, with pH. For aim 3, DNA binding proteins interacting with these regulatory regions will be identified using DNA affinity purification and mass spectrometry and validated appropriately.

Training and career development:This is an exciting project which will provide secure reportable results, with potential for exciting new discoveries and future work exploring upstream pathways linking metabolism to innate immune recognition. There will be training in a range of techniques in a superb research environment with excellent collaborations.